COVID-19 research priorities

Technical abstract
This project is addressing COVID-19 research priorities. It is supported by funding from the Genomics for Food security, Core Strategic Programme Grant.

The additional sub-objective (2.3.3 Impact of SARS-CoV-2 infection on host immune regulation) is based on key computational tool and database developments already carried out and published as part of the CSP (e.g., Csabai et al, Methods Mol Biol, 2018; Sudhakar et al, Autophagy, 2019; Andrighetti et al, Cells, 2020).

We will be applying modelling, AI, digital and data approaches to understanding of the COVID-19 pandemic and mitigating its effects.

Specifically, we will:

1. Analyse and integrate ‘omics (RNAseq and proteomics) data to create SARS-CoV-2 infected cell models, with a special focus on intestinal epithelial cells using already published and available datasets.

2. Create intercellular networks by integrating available and published singe-cell datasets to model how infected cells could rewire the normal immune regulation, focusing mostly on cytokine-based cell-cell communication.

3. Identify key cell types and pathways responsible for transducing the infection signal, and by combining this information with known disease-associated SNP datasets, determine risk groups for severe infection.